DiRAC-3 Operations 2023-26 - UCL - Additional Grant

This JeS form is a resubmission of part of the UCL DiRAC Operations grant request containing only the DI posts which have been approved for funding at 100% by STFC.